Caring for farm soils as living systems in ways that enable them to cope with moments of abiotic stress

The practice of care among farmers and researchers in relation to flooding and drought.

The aim is twofold:
- To conduct participatory research into how different farm practices affect the way the soil responds to moments of water stress; and,
- To understand participatory research into soils from the perspective of care.